Smart Wound Care System

The treatment of chronic wounds (pressure, diabetic, venous and arterial ulcers) represents a
significant burden to the NHS. These wounds are particularly susceptible to infection and as
such they can be life threatening. In the UK, ~400,000 individuals develop a new pressure
ulcer annually and 70,000 - 190,000 individuals have a venous leg ulcer at any one time.
There is a fairly high incidence of non-healing wounds; 1 in 3 chronic wounds remain
unhealed for at least 6 months, and 1 in 5 for a year or more. The estimated cost to the NHS
associated with caring for patients with chronic wounds is £2.3-3.1 bn per year.
It is essential that wound dressings perform adequately. Challenges for clinicians and
healthcare staff in dressing chronic wounds include: providing appropriate compression,
managing exudate and controlling infection. The pressure is often too weak or too strong to
be effective and only a few clinics have a system to measure the applied pressure. Research
has shown that the tension with which bandages are applied varies between practitioners.
Problems associated with poor application technique include pressure damage, limb
distortion, bandage slippage and ineffective pressure levels.
Smartlife’s objective is to develop disposable innovative wound dressings. The novel
dressings will cost-effectively monitor chronic wounds, measure sub-bandage pressure, detect
infection and measure how long the bandage should be in place.